Wearable sensors for wound healing

To develop a range of protease sensors for use in different wound model systems (in collaboration with Hull York Medical School). The sensors will be flexible and conform to the wound using miniaturised electronics (in collaboration with Nottingham Trent University) to allow on-body measurements. This will inform the efficacy of such an approach and highlight what adaptations are required to these systems so that they may be used effectively in clinical analysis.